Integrated Control System for Bi-directional Power Solutions (ICSBPS)

Powervault (PV) aims to be the UK’s first specialist provider of cost-effective distributed electricity storage, lowering consumers’ electricity bills, reducing peak demand and increasing the utilisation of onsite renewable energy. Since inception in 2012, PV have sold >300 of their core domestic product, and built up a number of partnerships with installers, and distributors. With a track record for innovation, and emphasis on creating an affordable, mass market product, PV have received recognition from a number of organistaions; Climate-KIC, Green Angel Syndicate, Nesta, Innovate UK and BusinessGreen, reflected in having secured >£3million in investment to date. The ICSBPS feasibility study will explore options for improved usability of bi-directional power technologies such as energy storage or electric vehicle charging infrastructure. A key emphasis of the project will be on product safety, and whether new electronics innovation can improve usability and safety.